B230 - Development of image analysis techniques to enable tropical rainforests to be monitored from aircraft

I wish to undertake the project entitled "Development of image analysis techniques to enable tropical rainforests to be monitored from aircraft". I wish to
take part in research more generally because I found this to be the most enjoyable part of my course and I am hoping to take further steps in research, in
particular over a longer period. I particularly like this project as it combines both my strengths and passions.This comes for the fact that a large part of the
work in the project will be in image analysis and development of an end-user interface to further the research. This appeals to my strengths from
mathematics as my original degree, as well as the data processing and reproducible research pipeline that I worked on in my main research project. Not
only this, but the project has a focus on conservationism, which is something that I am passionate about and will really help me to stay motivated and
engaged with the project. I also really like the fact that the project has the scope for me to get involved with the data collection process. Whilst I don't have
experience with UAVs myself, this is always something I've been interested in getting involved with. I will certainly be very keen to be pro-active in this
aspect of the project and this is a strong factor in attracting me to the project.